Bournemouth University and Computational Mechanics International Limited

To embed an innovative software capability and expand functionality, providing entrance to new markets by enabling faster, more capable and robust advanced simulation.